Extreme soliton driven light sources and their applications

This PhD research project in Physics is focused on scaling soliton-driven light sources in hollow capillary fibres to produce extremely intense and ultrafast electromagnetic fields. The aim is to create optical attosecond pulses (sub-cycle electric field transients in the visible part of the electromagnetic spectrum) with multi-terawatt peak power and excellent pulse contrast, with homogeneous linear polarisation, circular polarisation, or as radial vector beams. The latter can be focused to sub-wavelength spot sizes and create a relativistic electric field in the longitudinal direction. In combination with the sub-cycle duration, this will be a completely unique driving pulse for plasma physics and particle acceleration. These pulses will be used for the generation of high-energy isolated extreme ultraviolet and X-ray attosecond pulses from plasma mirrors. Few femtosecond pulses tuneable across the vacuum ultraviolet (100 nm to 200 nm) with 300 GW peak power will also be produced, opening the door to a regime of ultraviolet-driven strong-field and relativistic nonlinear effects in both gases and plasmas that has been almost entirely inaccessible, and hence unexplored.